Transmission spectroscopy of giant planets

The atmospheric properties (chemical abundances, cloud, haze) of highly-inflated giant transiting planets will be characterised based on transmission spectroscopy observations obtained from large ground-based telescopes.